AI-enabled wearable, high-resolution neuroimaging technologies for effective recovery of rehabilitations

In this project, we propose to use novel AI-enabled wearable, high-resolution neuroimaging technologies for effective recovery of limb rehabilitations.We aim to apply wearable fNIRS technologies to image the real-time neural activities of patients with limb/motorrehabilitation while using AI algorithms+ embedded systemsto classify the specific needs for rehabilitation.